The University of Manchester and Kultralab Limited KTP 22_23 R3

To exploit advanced Artificial Intelligence capability for the development of a scalable, Artificial Intelligence based digital coaching platform, enabling workforces to fulfil their performance potential using the power of coaching.